Development of Advanced Wing Solutions 2 (DAWS 2)

DAWS 2 (Development of Advanced Wing Solutions) will continue the work started in the live ATI funded DAWS project.

The focus is on development of Ultra Efficient technologies to cut fuel burn and weight, independent of the fuel choice. DAWS 2 will develop the technology into industrially applicable solutions for a new high build rate product.

The primary application would be for a new short to medium range aircraft, although the technologies would also be applicable for long range aircraft.

These technologies will enable development of a High Aspect Ratio wing through additional span for a new aircraft product. High Aspect Ratio wings achieve reduced drag and hence fuel burn. Using technology for load alleviation, weight reduction and folding wing tips, the fuel burn of the wing can be reduced further.

To represent the behaviour of the new technologies, improvements need to be made to existing tools. This covers improvement of numerical simulations including representation of the flow in challenging areas of the design space and for non-linear devices. It will include improvement of methods for coupling structural models and computational flow dynamics. (CFD-CSM).

It will also cover development of capabilities for calibrating advanced instrumentation and WTT (Wind Tunnel Test) techniques for assessing the new technology.